Advancing Immersive Audio Therapy for Anxiety Disorders

Anxiety disorders are among the most common mental health conditions worldwide, affecting approximately 264 million people globally. In the UK alone, it is estimated that one in six people will experience a common mental health problem, such as anxiety or depression, in any given week. Anxiety disorders can significantly impair an individual's ability to function in daily life, leading to decreased productivity, strained relationships, and a lower quality of life. The economic burden of anxiety disorders is substantial, with costs related to healthcare, lost productivity, and social welfare support.

Given the pervasive nature of anxiety and its profound impact on individuals and society, there is a critical need for innovative treatments. Traditional therapies, such as medication and cognitive-behavioural therapy (CBT), are effective for many but not all individuals. There is a growing demand for alternative and complementary approaches that can provide relief for those who do not respond adequately to existing treatments.

MindSpire is an early-stage neurotech company developing bioelectronic headphones for personalised vagus nerve stimulation (VNS) from the outer ear to build resilience to stress. In addition, by pairing stimulation with specific sensory inputs, including sounds and visual cues, it can help treat chronic conditions caused by associated poorly functioning brain networks.

Its first preclinical study, which has recently received ethics approval, is for the potential treatment of tinnitus. By pairing stimulation with specific sounds, MindSpire aims to rewire faulty audio signals that result in the unwanted buzzing and hissing sounds of tinnitus.

MindSpire and its VR partner, Rescape Health, have recently secured an Innovate UK MindSet grant to combine VNS with immersive visual experiences in chronic pain patients suffering from depression and anxiety.

This project is now advancing the concept of stand alone immersive audio-based VNS therapy (IA-VNS), where vagus nerve stimulation is paired with a variety of sound experiences tailored specifically for people with anxiety disorders who are seeking a personal, convenient & drug free solution.

MindSpire's approach to pairing VNS with tailored sound experiences represents a novel and promising solution to address this need. By leveraging cutting-edge neurotechnology and personalised therapy, MindSpire aims to provide a new avenue for managing anxiety disorders, ultimately improving the lives of millions of individuals affected by this pervasive condition.